Collaborations between LLMs with Privacy and Efficiency Constraints

This PhD thesis will investigate scenarios in which two or more Language Models collaborate, possibly also with additional API-accessed tools, to deliver services to users. The thesis will develop methods to enhance collaboration, aiming to optimize the quality of service provided to users while minimizing privacy risks and computational costs.